University of Wolverhampton and Wrekin Products Limited

To develop a new range of fabricated steel access covers, manufactured on site introducing new innovative production methods and design modularisation giving productivity efficiencies to meet stringent market specification requirements undercutting competitors.